Asset Monitoring Platform (AMP_

With a large, distributed asset base, the rail industry is eager to use advances in condition monitoring (CM) to achieve its’ efficiency, safety and service goals. There is no shortage of new monitoring techniques but these often fail to achieve their aim of reducing operational down time by driving proactive maintenance due to a silo approach to data management, generation of large data sets rather than information and limited prognostic analytical tools.
This proposal aims to combine a range of recently-available computing technologies to deliver a web-based portal within which software written in any computing language for any operating system can be run as a service. Whilst web portal technologies have been available for some time, this new level of flexibility will allow users access to a range of current, legacy and in-development services at relatively low cost, allowing for rapid evaluation and adoption of technology.
The proposed project consists of two key elements:
1. Development of a web based, diagnostic platform for railway infrastructure asset monitoring
2. A demonstrator showing how the asset monitoring platform (AMP) can be used to improve the forecasting of track condition based on the use of track geometry data.